Own Your Flow

HelloCath's Own Your Flow project reimagines intermittent self-catheterisation (ISC) through a woman-centric design. It aims to enhance health, dignity, and lifestyle for women who use intermittent catheters. Recognising women's unique challenges, we use innovation and technology to identify opportunities for early illness prevention and education in support of self-determined care.

HelloCath's approach is rooted in understanding the lived experiences of women who use intermittent catheters. Inspired by personal stories and challenges, our products are designed with empathy and a commitment to improving women's health outcomes. We prioritise user feedback and continuously refine our designs to meet the highest standards of functionality and comfort.

Beyond product development, HelloCath aims to contribute to broader health technology innovation. Our focus includes overcoming health inequalities and providing solutions that are accessible and beneficial to all women, regardless of their background. By integrating cutting-edge technology and user-centric design principles, we strive to create products that are significantly ahead of current market offerings.

HelloCath's mission extends to advocacy and education, promoting awareness and understanding of females living with bladder dysfunction. We collaborate with healthcare providers, educational institutions, and advocacy groups to ensure our products are effective, widely adopted, and supported.

With a clear vision and a dedicated team, our Own Your Flow project is committed to significantly impacting women's health and well-being and setting new standards in female bladder care.